Aston university and Kallik Limited

To develop an innovative label artwork management system, which will use advanced computer vision, Artificial Intelligence and Machine Learning to analyse label informational documents and automatically create electronic templates.